Aston University and Intelligent Storm Solutions Limited KTP 22_23 R4

_To transform cyber-security penetration testing (pentesting) from "test and fix" to a "threat intelligence" approach that will continually assess risk, prioritise and initiate actions to provide greater security to clients._